An "Invisible Bridge" between Britain and Germany: The BBC German Service in the Post-War Period (ca. 1945-1955).

The BBC German Service aimed to reach audiences with broadcasts in German between 1938 and 1999. To date, academic research on the German Service has mostly focussed on broadcasts targeted at Nazi Germany and Communist East Germany. Programmes directed at adversary states have sparked more academic interest, but the German Service also accompanied the forging of closer relations between the United Kingdom and the Federal Republic of Germany. My thesis aims to address this under-researched area by investigating German Service broadcasts targeted at a West German audience in the first post-war decade (1945-1955) and their efforts to reshape British-German relations.
While the Adenauer government aimed to present itself as a trustworthy partner to "the West", this new alliance still needed to be strengthened due to residual suspicions based on the recent war. British post-war governments largely supported the Adenauer government's course. Acting as a "cultural ambassador", the German Service's discussions of current events aimed to convince its German audience to support their government's direction.
Broadcasts portraying British culture were primarily designed to cultivate and entertain an audience but also conveyed their own underlying messages. They presented Britain as a country with a strong humanist culture that had long produced an environment conducive to free artistic and philosophical expression. German listeners were encouraged to view the British as a friendly and approachable people with whom they shared more commonalities than differences.
Most studies on international broadcasting during the Cold War have focussed on broadcasts aimed at audiences across the "Iron Curtain", effectively treating the two "blocs" as stable entities. The early West German state provides an interesting case study to examine a different type of Cold War propaganda designed to consolidate and strengthen the "Western bloc".